RTT Accelerator Technology Options Study

Conventional and commercially available Radiation Therapy (RT) treatment systems utilise S-band linac technologies coupled to magnetron or klystron RF power sources, which invariably entails incorporation of the linac structure inside the rotating gantry for circumferential patient treatment. The theme of this activity is to assess a variety of different linac and RF source configuration options, taking advantage of recent technology developments in frequency ranges outside of the conventional provision. Advances in both Standing Wave and Travelling Wave linac operational performance and solid state, magnetron and klystron RF power delivery capabilities, have the potential to be able to define a new RT system configuration which can not only outperform, but also may offer a simpler, more efficient and robust system integration platform which can be more appropriately applied for ODA country exploitation.